West Midlands Cyber Hub

The West Midlands Cyber Hub will be the region's first dedicated collaboration space for the cyber security sector, designed to support business growth, innovation, skills development, and public-private collaboration.

Located in the heart of Birmingham, the Cyber Hub will provide a permanent, visible "home for cyber" in the West Midlands -- a place where cyber professionals, startups, enterprises, policymakers, researchers, and investors can come together to exchange knowledge, build partnerships, and strengthen the region's cyber capabilities.

The Cyber Hub will address a long-standing gap in the West Midlands' cyber ecosystem. Despite a fast-growing sector, there is currently no central space for organisations to meet, collaborate, and scale. This project will deliver the necessary infrastructure to increase visibility, inclusion, and capacity in the region.

The Hub will offer:

* Drop-in and co-working space for cyber freelancers, startups, and SMEs.
* Affordable office and meeting facilities for growing cyber businesses.
* Event and presentation spaces for meetups, workshops, pitch sessions, and public engagement.
* Sector development programmes, including mentoring, investment readiness, and business support.
* Strategic engagement with academia and government, creating a pipeline for innovation, skills, and policy collaboration.

The Cyber Hub is being delivered by a regional consortium led by Cyber Tzar with support from Aston University, and strategic input from West Midlands Cyber Resilience Centre (WMCRC), Midlands Cyber, Innovation Alliance for the West Midlands (IAWM), Birmingham City University (BCU), TechWM, CyberQ Group, and the West Midlands Combined Authority (WMCA).

This project will launch in September 2025 and run through to March 2026, with three delivery phases:

1. Setup and infrastructure -- fitting out the space and confirming partners.
2. Community engagement and soft launch -- pilot events and workspace access.
3. Full delivery of services and programming -- including regular meetups, startup support, policy roundtables, and investor sessions.

The West Midlands Cyber Hub will create lasting value for the region by providing a central, inclusive space for cyber innovation, promoting enterprise growth, and improving the region's resilience and reputation as a national leader in cyber security.